ITM Power - Home Hydrogen Refuelling

ITM is a developer of electrolyser and fuel cell technologies for the generation and
consumption of hydrogen, and is interested in developing a home refueller for supplying
hydrogen to road vehicles. Interest in hydrogen is growing as a clean fuel and energy storage
medium amid concerns over growing global demand, dwindling fossil fuel resources, political
instability and the environment, and a home refueller could play an important role in the effort
to decarbonise road transport. Hydrogen technology is currently hampered by high system
costs, but ITM has developed a patented suite of low-cost hydrocarbon membranes that could
make home electrolysis a reality. ITM will use the funds to conduct a proof of market study
to identify the refueller design and application with the most economic potential, to quantify
the expected costs and benefits, and to propose potential sale volumes and timelines for
commercialisation. Potential applications to be investigated include the ability for overnight
electrolysis to benefit from cheap off-peak electricity, the ability to mop up excess renewable
energy from the grid, off-grid operation, modular design to enable scale-up to cater for
multiple car owners, small fleet owners (for example taxi’s) longer-range driving etc.